PEBiC: Photonics Enabled Biofilm Control

The project aims to tackle the growing problem of bacterial contamination on medical devices used in hospitals without the use of antimicrobial agents, which contribute to the rise in antimicrobial resistance. The project is led by an innovative SME utilising relevant expertise from a leading UK university and specialist suppliers.